Loowatt and InCrops Fertiliser Study

Loowatt Ltd., a U.K. start-up company that has developed an energy-generating waterless toilet system, will work with InCrops, a consultancy spin-out from the University of East Anglia, to assess the feasibility of various processes that can produce fertilizer as an additional value-adding byproduct of Loowatt systems.